Pot Hole Monitoring System

The proposed idea explores the feasibility of developing an innovative cost-effective system for the monitoring, identification and reporting of road damage with the capability of monitoring post road repair. There is currently no low cost and low maintenance available system that can undertake the above operations. The idea has the potential of reducing the economic impact to road transport authorities and indeed, to urban road users in identifying and acting upon road damage before it can develop into a pothole which can have serious damage implications to road vehicles